Designing a service to incorporate plastic footprint into online shopping and make plastic footprint counting as ubiquitous and easy as calorie or exercise counting

Despite evidence to suggest that there is a desire amongst consumers to reduce their single-use plastic footprint, making real and sustained behaviour change is a challenge. This project seeks to explore technological interventions that can allow customers to do grocery shopping online (a market segment that doubled following the Covid-19 pandemic) to change their behaviours towards reducing single-use plastic in their baskets.\r\n\r\nFor customers shopping in-store, single-use packaging is highly visible and obvious. Online shopping platforms do not always show the packaging that items arrive in, leading to a grocery shop that can include additional unintended single-use plastic.\r\n\r\nAs a start-up company that is dedicated to the reduction of single-use plastic, we believe that the barriers in accurately assessing and understanding the plastic contained within your shop should be removed and that consumers should have access to the tools needed to help them easily and effectively make decisions that reduce plastic waste.\r\n\r\nThis project will seek to identify the specific barriers to making a fair assessment of single-use plastics in an online shopping context and work in a human-centred design approach with customers to rapidly prototype solutions through two iterative cycles of make, test learn activity. Our aim is to utilise and explore a technological approach that will create a user experience that can be embedded within a busy modern lifestyle but supports the user to visualise their single-use plastic grocery waste to create the conditions for sustained behaviour change. Focussing on the user experience of online shopping and the ways in which waste could be minimised, this project will create an exploration of an intervention into the user journey that can reinforce, reward, and challenge shopping behaviour to empower consumers to understand and take ownership of the single-use plastic generated in their online shop.